ProAtom: Programmable Atom Arrays for Analogue Optimisation Solutions

M Squared and the University of Strathclyde have embarked upon a highly productive strategic alliance in the area of neutral atom quantum computing. The collaboration targets the commercialisation of industrially-relevant quantum computing and simulation based on a jointly developed hardware and software platform. The neutral atom approach to quantum computing has emerged as a highly relevant and versatile candidate for quantum information processing through both analogue and digital computation and simulation. The compelling combination of high qubit gate fidelities, large-scale entanglement and scalability will enable this approach to address commercially-useful problems in accessible timeframes.

M Squared have established themselves as a key supplier in cold matter approaches to quantum computing. The coordination and alignment of M Squared's technology roadmap for promising quantum computing architectures, with the ground-breaking research being undertaken at Strathclyde, provides a unique opportunity for the UK to take a leading role of the commercialisation of quantum computing. The feasibility study will complement large-scale investments into both the academic group and the industrial computing team and focus on enabling neutral atom-based analogue simulations in the commercial realm.